Material and component modelling of elastomeric materials

The aim of the proposed project is to develop advanced material models and Finite Element Analysis methodologies for design-analysis of elastomeric seals in industry applications, with initial focus on Oil and Gas production equipment and mineral-slurry transport applications.

The research programme will include fundamental research into the behaviour and characterisation of elastomeric materials, experimental analysis of elastomeric materials and numerical simulation and validation of critical elastomer seal configurations.

The objective of the research is to deliver better understanding of the complex behaviour of elastomeric materials, define a validated mathematical model for practical analysis and investigate the response of representative industrial sealing systems.